Recap - Privacy-focused collaborative crypto tax and client due diligence platform for accountants and professional services

Recap Technologies Limited, headquartered in the UK, is at the forefront of bridging the burgeoning cryptoasset realm with conventional finance. Having delivered an Innovate UK project titled "Recap - cryptocurrency accounting", our commercial offering has been flourishing since its introduction in the UK in August 2019, followed by a US launch in May 2020\.

Distinguished as one of the UK's premier FinTech entities by Tech Nation's FinTech 5.0 initiative, Recap is pioneering the UK domain in calculating capital gains tax on cryptoasset holdings. A unique feature is our dedication to user sovereignty; our innovative accounting platform ensures users retain unfettered control over their financial details via client-side encryption.

Our aspiration is to modernise and revolutionise the rapport between accountants and their clientele. By automating the crypto-client onboarding process, supplemented with expert due diligence, including specialist AML/KYC, we aim to simplify the labyrinthine task of filing cryptocurrency taxes. This endeavour fuses both accountants and clients on a cohesive, secure platform, minimising data breach risks while optimising accountancy processes. Our overarching ambition is to furnish accountants and advisors worldwide with cutting-edge tools, ensuring they're well-equipped to serve an emergent wave of crypto investors as digital currencies become a mainstream mainstay.

Further strengthening our initiative is our collaboration with a broad-based industry consortium that spans legal, accounting, and compliance domains. Their invaluable insights will be instrumental in refining the user experience and expediting commercialisation post-project. Moreover, our innovative solutions extend to a wider professional services arena, enabling entities like insurers and asset managers to effortlessly validate crypto proofs-of-funds and adherence indicators.

Given the diverse and dispersed nature of the cryptocurrency market, a monumental challenge we're addressing is amalgamating data from a plethora of exchanges and wallets. This endeavour ensures data integration without compromising on security and user privacy.